The mechanisms of beta cell regeneration

Type 2 diabetes is caused by insulin resistance and failure of the pancreatic beta cells to produce enough insulin. Recent evidence from studies in humans with type 2 diabetes suggests that one of the problems in beta cells is a reduced ability to increase in number and survive. We have recently shown that loss of the gene for insulin receptor substrate 2 in beta cells reduces their number. However, if beta cells escape this process they are able to repopulate the islet and overcome diabetes. I will characterize these cells that repopulate the islet and also the growth factor pathways that are involved in this process. These studies will help to identify ways of treating beta cell failure including producing enough beta cells for transplant treatments.

Technical abstract
Type 2 diabetes is the commonest endocrine disease world-wide. In humans and rodents it is usually characterised by failure of the pancreatic beta cell response to insulin resistance. A critical role for the signalling molecule insulin receptor substrate (Irs) 2 in beta cell compensation has been demonstrated using RIPCreIrs2KO mice with beta cell-specific deletion of this molecule. These studies show that beta cell repopulation of the islet in situations of beta cell failure is dependent on Irs2 and have potentially identified cells that repopulate the islet. Humans with type 2 diabetes have reduced Irs2 expression in their islets suggesting that similar processes may underlie beta cell failure in both mice and humans.
The overall aim of this project, using a combination of mouse genetics, morphological and cell purification techniques, will be to characterise the mechanisms by which Irs2 mediates beta cell compensation by identifying and characterising the precise pancreatic cell types in which Irs2 is required for beta cell regeneration. This will be achieved via the following objectives:
1. Generation and characterisation mice lacking Irs2 in cells expressing PDX or NGN3 beta cell precursor transcription factors.
2. Characterisation in pancreatic sections the cells that escape deletion in the islets of RIPCreIrs2KO mice.
3. Purification, culture and characterisation of cells escaping recombination and regenerating the islets in RIPCreIrs2KO mice.
Objective 1 will use existing genetically modified mouse models to delete Irs2 in PDX and NGN3 expressing cells. Glucose homeostasis and islet function will be studied. Objective 2 will study RIPCreIrs2KO mice in which beta cell mass is lost, but as cells which escape Irs2 deletion repopulate the islets, beta cell mass and normal glucose homeostasis are restored. I will further define this population by employing immunocytochemistry and in situ hybridisation to look for progenitor and endocrine markers. For Objective 3, I will use cell purification and culture techniques to attempt to isolate the cells repopulating the islets. Objectives 2 and 3 will be facilitated by the use of a mouse that permits graded inducible beta cell loss a manoeuvre that potentiates islet repopulation.
Understanding the cell types and signalling pathways that are required for the maintenance of beta cell mass will give insights into the pathogenesis of type 2 diabetes. Furthermore the findings will suggest potential therapeutic strategies not only for the treatment of this condition but also for the ex vivo expansion of beta cells for use in transplant therapy.